Collective Worship in Schools: An Evaluation of Law and Policy in the United Kingdom

The majority of schools in the UK are currently required by law to organise acts of collective worship for their pupils. Yet, what is meant by 'collective worship'? What is its purpose? How should schools take account of the rights of children, parents and teachers when organising acts of collective worship? What are the legitimate interests of the state in such matters? Do significant differences exist in the way that collective worship is provided in England, Scotland, Wales and Northern Ireland? And to what extent is collective school worship capable of helping to develop shared values and cohesive and inclusive school communities in an increasingly plural and multi-cultural society? With the role of religion in public life an increasingly contentious matter for debate in the UK, these are some of the topical questions that this cross-disciplinary Research Network will seek to investigate.

The legal requirement for state schools to provide acts of collective worship, as well as the fact that the majority of such acts of collective worship during any school term must be of a 'wholly or mainly of a broadly Christian character', has long attracted controversy in the UK. However, perhaps surprisingly, relatively little has been published on this issue - a state of affairs which the Research Network aims to rectify.

The Network is composed of leading scholars from a range of disciplines including educationalists, lawyers, philosophers and sociologists, drawn from England, Northern Ireland, Scotland and Wales. Taking an holistic approach, the Network will examine whether the current laws, policies and practices surrounding the provision of collective worship throughout the UK sufficiently exploit the potential of such acts to (i) enhance individual well-being (ii) foster a sense of a collective school identity, and (iii) create flourishing school communities.

A Steering Group will co-ordinate the activities of the Network. All members of the Network will attend two seminars (in Bangor and Glasgow), where each person will present papers on previously agreed areas relevant to collective worship. These research findings will then be made available to a wider audience at a public conference in Leicester, where a number of eminent figures in the fields of education, law, politics and sociology will speak. In accordance with a primary aim of the Research Network, which is to ensure the creation of meaningful partnerships between HE and non-HE stakeholders, the conference will be organised in such a way as to involve interested parties from beyond academia. These will include the representatives of the four Departments of Education in the UK, faith and secular groups, teaching and educational bodies, relevant governmental agencies, (eg., Standing Advisory Councils on Religious Education), NGOs and human rights organisations.

The papers presented at the Network's seminars and conference will be published in an edited collection of essays. It is also planned that the inter-disciplinary ties and close working-relationships forged as a result of the activities of the Network will lead to the development of a larger funding bid to facilitate empirical work on the important - yet oft neglected - issue of collective worship in schools.

Potential impact
The research will be of direct relevance to the following five groups of beneficiaries.

1. Public sector

Education is a devolved matter in Northern Ireland, Wales and Scotland. The UK Government retains responsibility for such issues in England. This research will inform and influence developments of the law and policy around collective worship within each of these administrations. In so doing, it will encourage consideration of the role played by collective worship in contributing to spiritual development, moral education and community cohesion in schools. The research will also contribute towards the deliberations of the Parliamentary Joint Committee on Human Rights in the area. Beneficiaries in this group will include:

Educational policy-makers at national and devolved government level
Standing Advisory Councils on Religious Education, which advise local authorities on matters relating to religious education and collective worship
Educational inspection and regulation bodies (eg., Education & Training Inspectorate in Northern Ireland, Her Majesty's Inspectorate of Education in Scotland, Estyn in Wales, Ofsted in England)
The Westminster Parliament's Joint Committee on Human Rights
Statutory equality and human rights bodies in Great Britain and Northern Ireland
Children's Commissioners (England, Northern Ireland, Scotland & Wales)

2. Third sector

The research will provide guidance (legal and educational) to third sector bodies who are concerned with the complex range of issues that surround collective worship in schools. The interdisciplinary nature of the research will encourage a holistic consideration of the issues and will raise awareness of the challenges and opportunities created by the compulsory provision of collective worship. Beneficiaries in this group will include:

Religious groups
Non-religious belief / secular belief organisations
NGOs with an interest in religion in schools and collective assemblies (eg., ACCORD COALITION: http://accordcoalition.org.uk/2010/07/07/government-urged-to-repeal-laws-on-compulsory-collective-worship-in-schools-2/; and SPCK: http://www.assemblies.org.uk/about_us.php)

3. Professional/practitioner groups

The research will influence and inform practitioners and professional practice in the provision of collective worship in schools. It will foster an open dialogue as to whether current policies and practices achieve desirable goals. Beneficiaries in this group will include the:

Teaching Unions
Professional Council for RE
Association of RE Inspectors
RE Council of England and Wales
National Association of Teachers of RE
National Association of Standing Advisory Councils on RE

4. Wider general public

The research will serve to raise public awareness and understanding of the issues surrounding current law and policy on collective worship in UK schools. It will encourage reflection on the links between school community and cohesion, social inclusion and collective worship. Furthermore, it will stimulate public debate on the challenge of developing and enhancing a sense of community and well-being amongst pupils throughout the UK which, in turn, has the potential to contribute to a better quality of life for individuals. Beneficiaries in this group will include:

Children
Parents
School communities

5. International beneficiaries

The research will develop the knowledge and experience of international stakeholders who are concerned with the complex debates around freedom of religion and belief in schools, community cohesion and moral education. Beneficiaries in this group will include the:

UN Special Rapporteur on Freedom of Religion or Belief
UN Human Rights Committee
UN Committee on the Rights of the Child
Organisation for Security and Cooperation in Europe (OSCE) and Office for Democratic Institutions and Human Rights (ODHIR)
European Forum for the Rights of the Child
Council of Europe Commissioner for Human Rights